The SAMULET Programme: Advanced Transmission Systems: Project 3

The SAMULET Project 3 programme is defined to develop transmissions and structures turbo-machinery technologies. This project will deliver novel technology enabling cost effective design for manufacture, component life analysis, part optimised manufacture and inspections. The overarching challenge within the lifecycle management activities within the project is to feed the design decision-making process with good quality, sufficiently accurate and timely information to maximise value, develop lifecycle knowledge and understand the environmental impact of the product. The project utilises the capabilities of the Rolls-Royce University Technology Centres (UTCs) coupled with Rolls-Royce’s expertise to develop transmissions and structures technology technologies to support the engine architectures of the future. These include new aerospace gear materials for increased engine duty; advanced aerospace structure manufacturing techniques and technologies; fluids system modelling of aero-engine bearing chamber performance; dynamic modelling of advanced sealing; lifecycle knowledge and environmental impact management systems.